Territorial Identities and Attitudes towards Europe and Immigration in Autonomist Parties

The PDF aims to build on the PhD research and further understand the theoretical models used to conceptualise territorial identities and their relation with political attitudes. This is in line with one of the ESRC's key aims. Namely, the PDF focuses on what determines attitudes and behaviours of political actors. The PhD project, is summarised in the following paragraph after which the aims of the PDF are stated.

In my thesis the civic versus ethnocultural dichotomy, used to distinguish between different types of nations and territorial identities, was tested on two autonomist parties: the Scottish National Party (SNP) and Frisian National Party (FNP). Both parties are members of the European Free Alliance, 'an alliance of regionalist and civic, democratic nationalist parties in Europe'. Each party's positions on two issues pertinent to the dichotomy - European integration and immigration- were analysed to test the value of the civic-ethnocultural dichotomy. A mixed method approach was adopted. This included quantitative analysis of surveys of both parties' memberships and semi-structured interviews with 61 party elites as well as documentary analysis. The conclusion was that a civic-ethnocultural framework is useful for analysing attitudes in such parties but that it is conceptually unhelpful if conceived as a dichotomy and has greater value if understood in a more nuanced way. Instead the framework can be conceptualised as two non-competitive continuums with different dimensions that are related and whose association with the issues of European integration and immigration is similar in direction, but diverges in strength. The research provides new insights into the mechanisms that are used to conceptualise territorial identities and how they interrelate with attitudes towards European integration and immigration. The proposed PDF has four aims:

1. To offer an analytical and empirical investigation of how territorial identities are conceptualised in autonomist parties. Although the unit of analysis was autonomist parties the research findings have much wider theoretical and practical implications in terms of the relation between identities and attitudes.

2. To uncover the causal links between different conceptualisations of territorial identities on the one hand and attitudes towards policy areas (e.g. European integration and immigration)on the other.

3. To further understandings of how attitudes in political parties are structured according to an individual's position in the party strata and how attitudinal differences between the different layers in parties can be explained. Despite the existence of an over-arching shared identity.

4. to explore the findings of the PhD thesis from an interdisciplinary perspective and develop a large grant proposal. Collaboration with Dr Cram's ESRC funded implicit triggers project will allow me to explore the potential of experimental methodological approaches, for example drawing on the field of political psychology, for the study of the relationship between identity and attitudes.

Both from a practical and academic perspective it is beneficial for me to conduct this research at the University of Strathclyde; the institution where I have conducted my PhD research. Due to family commitments, I am unable to relocate for a 12 month period and therefore would be grateful for the opportunity the ESRC provides to continue my post doctoral research from my current place of residence. Furthermore, the academic environment at the University of Strathclyde is ideally suited for my future research interests. Dr Cram, a leading academic on European identity issues has recently won a large ESRC grant (RES-000-22-4348) that explores the relationship between of European Union and national identity(ies) and the impact that these have on political attitudes, my research intentions and further career would greatly benefit from Dr Cram's expertise and collaboration in the project.